Excel - Systems 01

Excel has extensive in house capabilities with HVAC system control equipment but requires bespoke technical, advisory and development services in internet / cloud based technologies. OTS software has been considered but fails to meet the goals of the services proposed by Excel RAC Ltd. Bringing in outside technology services is essential in developing the USP of the company, improving services and providing essential green energy data for government based tariff incentives.